Delivering warmth

Baxi's 'Delivering Warmth' project will put all of us who need to heat our homes and water at the heart of their design and innovation process for the first time. This is a radical shift in approach for Baxi and will lead to human centric insights about how we keep warm and use hot water. This will enable Baxi to develop tailored propositions to support their mission of creating lifetime loyalty by providing heating comfort for the UK. And in turn, it will accelerate Baxi's work in support of the reduction of the energy consumed in heating and hot water, help to reduce UK CO2 emissions, and support the vulnerable in fuel poverty. In addition, it will support Baxi's job creation goals in the UK and deliver more efficient, innovative and sustainable warmth for UK homes.